University of Dundee and Rautomead Limited

To develop and implement state of the art, bespoke modeling and simulation tools into the design process for continuous casting machines. This will address the demand for low weight copper alloy wiring for the rapidly evolving automotive, aerospace and high speed rail market.